DiRAC2: 100 Tflop/s HPC cluster procurement

This award covers the capital cost of procuring a 100 Tflop/s HPC cluster to be hosted at University of Leicester as part of the DiRAC2 facility.

Potential impact
The pathways to impact for the project are as agreed at the DiRAC PMB meeting on 21 November 2011.